Experimental evolution of Pseudomonas aeruginosa in media replicating the conditions of upper and lower airways

Experimental evolution of Pseudomonas aeruginosa in media replicating the conditions of upper and lower airways